University of Hertfordshire and APPS (UK) Limited

To introduce the capability for integrating Optical Particle Characterisation technology into the design of innovative air treatment products for different industrial applications.